Reusable postal packaging

The UK is awash in single-use postal packaging, with some 3.5B packages posted each year. These packages impose significant costs on both the environment and the taxpayer, with local governments across the country scrambling to remove and recycle the mountains of boxes generated daily by retail ecommerce.

Hoop Industries Ltd wants to bring an end to single-use postal packaging. Its Innovate UK Smart grant will fund a project to develop a reusable postal packaging concept: a box constructed with recycled polypropylene that can be used up to 12 times before itself being recycled.

A preliminary LCA of the concept reveals the product could generate up to 78% less c02e than a conventional cardboard box, enabling retailers to radically reduce the environmental footprint of their postal packages.

Importantly, the innovation is strongly aligned with broader government initiatives to tackle both climate change (Net Zero by 2050) and recycling (including the expansion of Extended Producer Responsibility (EPR) Scheme for Packaging, which is due to rollout in 2023/24). And it comes at a time when consumers are increasingly calling out for brands to take greater responsibility for the environmental impact of their businesses.

By embracing "reuse" and tackling a problem that's (literally) piling up on our collective doorstep, Hoop intends to deliver the kind of postal packaging innovation that could make a real difference to the planet.